Project Alloyed

Seamless. Intelligent. Fast. Safe. Independent. Exciting. Project Alloyed will study and build technologies for vehicles of the future that will enable uninterrupted access to networks regardless of where you are, provide valuable data from within your car and its immediate surroundings and allow you to enjoy your favourite Apps and new services. This project is a collaborative effort between the Public Sector, Private Sector and Academic bodies within the UK. The project is co-funded by the UK Government and will last for 12 months.